Digital Twins Enabled Indoor Air Quality Management for Healthy Living (TwinAIR)

TwinAIR aims to improve urban life by tackling the challenge of indoor air quality (IAQ) improvement by understating its complex interrelationship with external factors. This is achieved by introducing a novel set of tools for identifying sources and tracing a variety of pollutants and pathogens, for enhancing understanding of their effects and assessing their impact on health, for controlling building management systems and services in ways that mitigate part of the impacts and for helping citizens to develop better insights into pollution impacts, along with encouraging healthier, more sustainable choices. TwinAIR embraces bleeding edge innovation in urban sensing (chemical and environmental sensors), data analytics and visualisation (digital maps and real-time video analysis), smart buildings (digital twins and virtual sensors) and behavioural insights (citizen participation, gamification) to deliver a nascent solution. It is implemented across six diverse pilot sites in Europe (ES, IE, UK, SE, DE, EL) with demonstrations covering residential dwellings, public administration buildings, hospitals and schools, along with selected types of vehicles (buses, vans). TwinAIR?s toolsets will empower students and their parents, commuters, workers and residents to make more health-aware personal decisions about their everyday mobility options and use of indoor spaces, through access to insightful analytics and engaging visualisations of their data, as well as by their participation in educational events and activities. At the same time, it will provide rich evidence to transport planners, facility managers and policymakers about factors influencing IAQ and effective interventions for mitigating its effects on health and wellbeing. By democratising cutting edge innovation in sensors, digital twinning and visual analytics, TwinAIR will enable better decision-making about future mobility policies, built environment management and incentivisation of citizens. Project TwinAIR is part of the European cluster on indoor air quality and health.